Building twinning Actions in smart Aviation with eNvironmental Gains (BAANG)

The main objective of BAANG is to stimulate the scientific excellence and innovation capacity of the involved partners in the field of smart aviation with a positive impact on the environment. BAANG creates the scientific strategy that connects 4 disciplines - aeronautics, mechatronics, mechanics of materials and additive technologies. Through a broad portfolio of twinning activities, it brings scientific and technological innovation leading to the design of an aircraft structure changing its morphology. Current aircraft have limited ability to adapt the wings aerodynamic shape to adapt to critical flight conditions. That restricts the possibilities of minimizing the aircrafts drag according to the actual wing load or suppressing adverse aeroelastic effects such as gust loading. The new wing design uses 3D printed metamaterials and advanced simulation techniques leading to efficient wing adaptation. In addition, the integration of intelligent sensing materials ensures an advanced aircraft design that is capable of self-inspection operation, such as detecting structural defects. The successful introduction of shape changing, self-actuating structures in aviation aims to reduce fuel consumption and CO2 emissions, reduce material waste in manufacturing, save significant maintenance costs and improve structural health monitoring. The main objective will be achieved by creating a network of collaborating academics from three leading research institutions - TU Delft, ICL and TU Wien, with the widening BUT institutions and industry representatives. Intensive involvement of 9 young researchers from BUT and 2 young researchers from TU Wien and linking them with top scientific teams for a period of 3 to 6 months. We expect a 60% increase in the number of international project submissions. In addition, there will be greater visibility of scientific results - the H-index of the involved early stage BUT researchers will double in period after the project.